Judaism in the Suburban Home 1945-1975

This research is a collaborative doctorate between Queen Mary University of London and The Geffrye Museum. This research will explore the Jewish community that moved from the East End of London into suburban homes in East and North London in the post-war years. It aims to explore changes in their religious practices and ethnic identity with emphasis on the home. The focus will be on the post World war II period and aims to examine a period that is not analysed in detail by the existing historiography of British Jewry, for example Endleman. This research aims to explore the impact on an immigrant community and the changes brought about by leaving a crowded East End environment into the less intimate London suburbs.
By focusing on the home, this project examines the meaning of home to the Jewish community, including religious practices in the home such as religious festivals and life cycle events, material culture and dietary laws. Suburban life entailed significant shifts in political identity and associational
life for Jews. This research will examine issues around secularisation and assimilation including how Jewish religious and social practices were reshaped, rather than abandoned, in new domestic spaces and suburban neighbourhoods, and by new technologies. It will also look at the ways that Jewish experience of class mobility was enacted in the suburban household, in particular with regard to gender roles and expectations, and the way these changes were expressed in the aesthetics of the Jewish home. It will consider to what extent the multi-ethnic suburb, compared with areas of initial immigrant settlement, offered new opportunities for social mixing and how these encounters were experienced in domestic spaces. The project will address the following research questions:
1.How did Jewish domestic religious practice change in the move from urban to suburban residency?
2. How were class and gendered identities negotiated in relation to domestic religious practice?
3. What meanings were attached to the suburban home in Jewish media and literary culture?
4. How were distinctions between orthodox, United Synagogue and the emergent Reform and Liberal movements manifested in domestic practice?
5. Does a focus on the home complicate current scholarly understandings of 'assimilation' or 'acculturation'?
6. Did the London Jewish suburban home have a distinctive aesthetic?
7. How did Jews interact with non-Jews in London suburban homes?
My methodology will include up to twenty oral histories. I will also examine the existing oral histories at the Jewish Museum. These will be analysed alongside a range of other resources including memoirs, plays, novels, cookery books and records of social and philanthropic organizations.